Endogenous preferences and the importance of status

This PhD will investigate how status differences affect individual preferences and social inequality. According to Ball et al. (2001) status is defined as "a ranking in a hierarchy that is socially recognised and typically carries with it the expectation of entitlement to certain resources." Apart from the prospect of preferential treatment, people seem to care inherently about their rank and value status as an emotional end in itself (Huberman et al., 2004; Heffetz & Frank, 2010). The relative nature of status automatically induces beliefs about the worth of the respective position, thereby affecting expectations about the self and others (Ridgeway, 2014).

As status is inherently related to expectations of entitlement, status beliefs should affect fairness judgements and social preferences. Beginning with Ball & Eckel (1998) several studies have investigated status differences in various economic games. A consistent finding is that low status individuals have an important disadvantage in allocation decisions. They are offered signicantly less than high status individuals in ultimatum games (Ball & Eckel, 1998)1, achieve worse outcomes in bargaining games (Ball et al., 2001) and are more likely to adjust in coordination games (De Kwaadsteniet & Van Dijk, 2010). These findings seem to be driven by a higher acceptance of disadvantageous inequality (Fehr et al., 2008; Albrecht et al., 2013). In fact, low status individuals are more likely to accept unfair offers in ultimatum games, particularly from high status proposers (Blue et al., 2016; Hu et al., 2015). A curious question in this context is whether low status individuals are just more likely to accept disadvantageous outcomes or if they actually shift their perception of what is fair.2 While low status individuals could reluctantly accept unequal outcomes but at the same time be dissatised with the current situation, it is also possible that status explicitly affects norms of fairness, leading to a personal acceptance of present circumstances. An answer to this question can provide interesting insights into the stability and maintenance of status differences as well as their role in sustaining social inequalities. A possibility to investigate the issue would be to directly integrate fairness elicitations into an ultimatum game with status differences.

The three key research questions are as follows:

RQ1: Is the increased acceptance of disadvantageous inequality by low status individuals caused by a shift in fairness preferences?
RQ2: How should status differences be induced in experimental studies? How does status affect individual behaviour and preferences in different experimental games?
RQ3: Through which channels can a mentoring programme affect the personal development of low status children?